ALF: Additive Layer Flexomer Manufacturing

The output of this project is an end-to-end digitally connected 3D data capture process thatcombines with additive manufacturing work cells structured to produce next generationproducts for aerospace, industrial & healthcare applications, including custom manufacture ofmedical implants using a combination of solid and elastic materials to improve functionalityand clinical efficacy.